Quantitative approaches to understanding single cell biology in normal and malignanct haematopoietic stem cells

The project aims to use single cell data to elucidate the mechanisms of self renewal and cell fate decisions, ultimately being able to use mathematical modelling to predict single cell fate. This is still a working description and may not reflect the outcome of my final thesis.